Advanced real-time MRI-guided cardiac catheterisation

Aim 1: To develop a retrospective reconstruction pipeline for reducing motion corruption in CMR.
Aim 2: To improve catheter visualisation by developing methods for automatic tracking of a catheter tip and the respective imaging plane during navigation.
Aim 3: To evaluate and test the feasibility of the methods developed in a small patient cohort.